Medical Mask testing to EN 14683 (PPE)

We are developing equipment and techniques to test Medical face masks to EN 14683\. The setup and procedures will be assessed by UKAS to validate our competencies and the equipment used.

The EC has identified a lack of test facilities as a barrier to getting sufficient surgical masks onto the market [https://www.ukas.com/news/testing-of-surgical-masks-in-eu/][0]

There a no laboratories accredited for this testing in the UK. We intend to get accredited and support the new manufacturers entering the market, allowing them to produce more medical masks for NHS staff.

[0]: https://www.ukas.com/news/testing-of-surgical-masks-in-eu/